To investigate the role of autophagy in the replication cycles of avian viruses

Technical abstract
Autophagy is a conserved cellular pathway whereby upon amino acid starvation, cytoplasmic content is engulfed into an autophagosome and targeted to the lysosome for degradation. This allows the recycling of nutrients and continuation of cellular processes, promoting cell survival during stress conditions. The pathway is also implicated in innate immunity to intracellular pathogens, including viruses. Several viruses encode proteins that inhibit autophagy to prevent targeting of viral particles for degradation. However, other viruses induce autophagy but divert the pathway or prevent its completion to allow more efficient replication. A commonly used marker protein to study autophagy is microtubule associated protein 1B- light chain 3 (LC3). During previous work, the avian homologue of LC3 was cloned, GFP tagged and inserted into a replication deficient, recombinant adenovirus vector, allowing autophagy to be studied in avian cells. Infectious Bronchitis Virus (IBV) had previously been shown to induce autophagy upon infection of mammalian cells. Furthermore, expression of viral protein, nsp6, alone resulted in induction of autophagy. However, infection of avian cells did not result in induction of the pathway. This may suggest that either IBV is capable of inhibiting autophagy in avian cells or that IBV does not induce autophagy in avian cells. This project will further develop an understanding of autophagy in avian cells and to investigate the role of autophagy in the replication cycles of avian viruses.